Constraints on New Physics with Cosmological Data

A new generation of “Stage IV” surveys will map regions of the cosmos which are unprecedented, in terms of their area, depth and the number of objects that they contain. The analysis of such data will help us understand new physics, beyond the standard paradigm: the Lambda-Cold Dark Matter model.

While we are going to see a step change in the quality and quantity of cosmological data, there is still substantial work that needs to be done to reap the scientific rewards. We need more accurate models of the fundamental physics we want to probe – in our case, scalar fields (which make up the large majority of the proposed models of new physics) – and better models for the astrophysical and observational effects. We need clever methods to squeeze out the maximum statistical power of the data, beyond the standard two point methods which are currently used. Finally, given the high dimensionality of the models, we need accurate emulators for the summary statistics and differentiable pipelines that can accurately determine the posteriors for the parameters we are interested in.

In this project, we will build on ideas that we have begun developing over the past few years, and integrate them into a pipeline. There are five work packages, which will unfold in parallel.

The first work package will develop well defined and physically consistent priors for the fundamental physics.
The second will develop a new approach for using power spectra of higher order maps so as to extract extra, non-Gaussian information, supplementing the usual two point statistics.
The third involves developing a new set of emulators, for the relevant summary statistics.
The fourth will bring these developments into constructing an auto-differentiable likelihood, optimized for searches in high dimensional parameter spaces.
The final, fifth work package will involve applying the resulting pipeline (which incorporates all the aspects of the previous work packages) to the final compilation of Stage III data and to the available Stage IV Euclid data.

I plan, from this project, to have two types of deliverables which will have in an impact in cosmology. The first will be a new set of techniques and tools that can be applied more widely to other data sets. The second set will be scientific constraints on new physics which will inform future model building in cosmology and particle physics.